Digitimer DS8 Neuro Stimulator

Neuroscientists are increasingly devising more sophisticated means to probe the brain, human
behaviour and associated neuropathologies. Such investigative processes often require
electrical stimulation of patients with complex waveforms. However, the ability to do this is
constrained by a lack of suitable nerve stimulators on the market, especially computer-driven
devices that offer complete external control and monitoring of the stimulus waveform.
We have identified an opportunity to develop and market a computer-controlled electrical
stimulator, which will complement our existing products and provide a novel set of
capabilities, unique within this market. Based on feedback from potential customers, our
proposed stimulator will (i) be medically certified for use in each of the geographical
territories it was sold into; (ii) offer flexible external or computer control of the stimulus
settings; (iii) provide continuous monitoring of stimulus parameters and (iv) optionally deliver
a charge-balanced biphasic output. An electrical stimulator incorporating these features will
remove technical and methodological barriers that limit existing neuroscience research
strategies.
Such a product will contribute to advancements in Neuroscience by assisting the 40,000
neuroscientists and 85,000 neurologists worldwide (Society for Neuroscience) working on
complex neurological conditions such as stroke, chronic pain and spinal cord injuries, that
collectively cost Health Agencies billions worldwide – while positioning Digitimer at the
forefront of neuroscience research technology.